Novel Use of Aptamers and UV Area Imaging for Disease Detection

This project brings together the innovative detection technology of Paraytec Ltd with the target recognition technology provided by Aptamer Diagnostic Ltd to create the next generation of detection instruments. These novel platforms will allow rapid field and point-of-care based diagnosis based on multiple markers of disease or contamination. Simultaneous detection of multiple markers will reduce the ambiguity associated with diagnostic systems which look for single markers. It will also save both time and expense associated with routine laboratory based sample screening, allowing them to focus on samples where more detailed analysis is required.